The role of AMPK in CD8+ effector T cells.

The aim of this project is to uncover the molecular details of how T cells adapt to and cope to the metabolic stress encountered during immune reposes. We will do this by interrogating how the energy sensing kinase adenosine monophosphate-activated protein kinase (AMPK) and the intracellular recycling mechanism autophagy influence effector T cell function.

Cytotoxic T cells (CTL) are effector lymphocytes that kill pathogen infected cells and cancer cells. However, low levels of nutrients and oxygen can inhibit effector T cell function, leading to lack of disease clearance. For example , within the tumour microenvironment metabolic competition can induce T cell hypo-responsiveness/exhaustion and consequently T cells can fail to protect against cancer.

To achieve these goals we will be generating RNASeq, proteomic and flow cytometry datasets from T cells under various conditions of metabolic stress. This will range from in-vitro derived CTL to tumour infiltrating T cells. By using mice with T cell selective deletion of AMPK to explore how AMPK influences T cell immune responses to tumours. Mice expressing a fluorescent autophagy reporter will be able to characterize CTL autophagy in both in-vitro and in-vivo models.

Combined these datasets will help us understand the impact of various metabolic stressors and the coping mechanisms T cells employ to deal with this stress from the message level through to cellular function. Greater understanding of these effects could lead to the development of potential therapeutics, targeting metabolic stress-related diseases, such as cancer.

Key Words and Skills: AMPK, Autophagy, CTL, T Cells, Proteomics, Flow cytometry, RNASeq, Tumour models, Immunometabolism, Glucose.

Questions:

1. Explain interdisciplinary interface: I work with many different techniques ranging from animal tumour models to analysing large protein databases . Learning to interact with large datasets requires skills which I have been able to obtain by going on training courses sponsored by the MRC. Without these opportunities I would not be able to analyse, understand and present my data effectively.

2. Does project require significant amount of quantitative skills? YES

3. Does project require significant amount of whole organism physiology skills? YES